Bismuth-chalcohalide solar cells

This project aims to enable bismuth chalcohalides for SIPV by breaching double-digit efficiency through understanding and optimisation of interfaces, material properties and carrier transport.

The research will be groundbreaking through the following three key stages: (i) solution deposition of bismuth chalcohalide films, (ii) their optoelectronic and charge-transport characterisation, and (iii) design, fabrication and analysis of devices for solar photovoltaics. To achieve this, you will use a range of chemical and physical methods of materials processing and instrumental characterisation based on crystallographic, spectroscopic tools and electrical measurements. The scope of this work is interdisciplinary and can be pursued by anyone with a background in chemistry, physics or engineering. The research environment includes a dynamic team of over 15 researchers, newly refurbished laboratories and substantial investment in photovoltaic equipment.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.